Exploring Market Opportunities for a Jumping Axes Rotary Internal Combustion Engine.

Rotary EcoMachines (www.rotaryecomachines.co.uk) is conducting market research into
potential opportunities for an innovative jumping axes rotary internal combustion engine it is
developing. The REM engine has far greater efficiency and power to size ratio than traditional
rotary and Wankel engines. The purpose of this study is to investigate opportunities for the
engine within hybrid vehicle range extenders, UAVs/microlights, and distributed power
generation applications.